A Study Into The Feasibility Of A Business Model For A UK-based End-to-End 3D Design Search Source And Additive Manufacture Fulfillment Channel

A study into an innovative business model in HVM based on development of a cutting edge web-based end-to-end design, search, source and additive manufacture (AM) / digital fabrication platform. This system would incorporate technological advances in: upstream web-based design & modeling; integration of scanners & mobile devices for 3D scanning; 3D shape-based web search of component catalogues; and full downstream additive manufacturing (AM) through partnership with Renishaw. It has the potential to provide a uniquely accessible & powerful marketing, sourcing and fulfillment business model for HVM, fusing digital fabrication with accurate component sourcing. It can lead to a revolution in supply chain efficiency and sustainable creation and capture of value in the UK.